3D printed liquid crystal elastomers: symmetry, order, structure and mechanics

New polymers are continually needed to meet the modern world's evolving challenges. The safe dissipation of impacts and vibrations is one such area where we need new soft materials to (for example) protect our heads in bicycle accidents, and in coatings to protect wind turbine blades against the effects of rain erosion in the harsh environment of the North Sea.

These applications require design of finely balanced viscoelastic materials which: are elastic and shape-retaining; can dissipate large quantities of mechanical energy; and are light enough to meet the broader application requirements.

One such promising class of materials to address these challenges are liquid crystal elastomers (LCEs). The dissipative properties of LCEs are further enhanced when macroscopically aligned - for instance through 3D printing using direct-ink writing. On a simple level, the 3D printing process causes shear-alignment of the liquid crystal polymer chains as they are extruded from the printing nozzle. In reality, the structure and magnitude of the alignment has a complex dependence on many parameters such as viscosity, print speed, and nozzle geometry.

This project will investigate how printing parameters affect the chain alignment and physical properties of printed liquid crystal elastomers. This project has the flexibility to approach the problem from an experimental or simulations (or both!) point of view depending on the student's background, interests and skills. From a practical point of view, the research would focus on: printing LCE devices and systematically changing the printing parameters; measuring the structure and order of printed devices; and characterising the physical properties of printed materials. From a simulations point of view, this project would create a fluid dynamics model of 3D printed LCEs to understand how print conditions and ink properties interact to dictate the ordering in, and properties of printed devices. Both approaches will aim to enable the design of 3D printed LCE devices with specific impact absorbing and vibration damping applications.

Potential impact
1. PEOPLE. The SOFI2 CDT will have varied economic and societal impacts, the greatest of which will be the students themselves. They will graduate with a broad and deep scientific education as well as an entrepreneurial mind-set combined with business awareness and communication skills. The training programme reflects the knowledge and skills identified by industry partners, the EPSRC, recent graduates and national strategies. Partners will facilitate impact through their engagement in the extensive training programme and through the co-supervision of PhD projects. Responsible Innovation is embedded throughout the training programme to instil an attitude towards research and innovation in which societal concerns and environmental impact are always to the fore. The team-working and leadership skills developed in SOFI2 (including an appreciation of the benefits that diversity brings to an organisation and how to foster an atmosphere of equality and inclusion) will enable our graduates to take on leadership roles in industry where they can, in turn, influence the thinking of their teams.

2. PROJECTS. The PhD research projects themselves are impact pathways. Approximately half the projects will be co-sponsored by external partners and will be aligned to scientific challenges faced by the partner. Even projects funded entirely by the EPSRC/Universities will have an industrial co-supervisor who can provide advice on development of impact. The impact workshops and Entrepreneur in Residence will additionally help students to develop impact from their research, while at the same time developing the mind-set that sees innovation in invention.

3. PUBLIC. The public benefits from innovation that comes from the research in the CDT. It also benefits from the training of a generation of researchers trained in RI who seek out the input of stakeholders in the development of products and processes. The public benefits from the outreach activities that enable them to understand better the science behind contemporary technological developments - and hence to make more informed decisions about how they lead their lives. The younger generations benefit from the excitement of science that might attract them to higher education and careers in STEM subjects.

4. PARTNERSHIPS. SOFI2 involves collaborative research with >25 external partners from large multinationals to small start-ups. In addition to the results of sponsored projects and the possibility of recruiting SOFI2 students, companies benefit from access to training resources, sharing of best practice in RI and EDI, access to the knowledge of the SOFI2 academics and sharing of expertise with other partners in the SOFI2 network. This networking is of particular benefit to SMEs and we have an SME strategy to facilitate engagement of SMEs with SOFI2. SME representation on the Management and Strategic Advisory Boards will support the SME strategy.

CPI/NFC is a key partner both for delivery of training and to connect SOFI2 research, students and staff to a wide network of companies in the formulated products sector.

The unusual partnership with the Leverhulme Research Centre on Forensic Science may lead to a stronger scientific underpinning of forensic evidence with positive impacts on the legal process and the pursuit of justice.

5. PRODUCTS. Partner companies identify areas of fundamental and applied science of interest to them with the knowledge that advances in these areas will help them to overcome technological challenges that will lead to better products or new markets. It is an expectation that scientific discoveries made within the CDT will drive new products, new markets and potentially new companies. SOFI2 CDT seeks also to develop innovative training materials, for example, in RI and in data analytics and AI (in collaboration with the Alan Turing Institute), from which other CDTs and training organisations can benefit.